The Children's e-Hospital

Visualising data and information to both clinicians & patients to help them understand their conditions and then to use data analysis to drive the delivery of education packages which results in a strong link between education and healthcare, thus reducing unneccessary referrals to A+E, primary care and secondary care.